Isothermic High-rate Sustainable Structures (IHSS)

IHSS will replace traditional composite aerospace manufacturing methods with an automotive-derived, fully automated dry fibre/resin infusion process to provide a manufacturing method that can achieve high rate while improving the sustainability of composite manufacturing. It features high-rate pick and place, automated preforming and two-sided self-heated tooling to eliminate autoclaves and consumables. This will reduce the total takt time from approximately forty hours to less than four hours for large component fabrication and a reduction in non-recurring costs, recurring costs, factory footprint and greenhouse gas emission via reduced power consumption.